The Influence of Climate on the long-term stability of Greenland's Outlet Glaciers

This project will quantify the influence of variations in both atmospheric and oceanic forcing on the longterm
dynamic stability of outlet glaciers draining the Greenland Ice Sheet.